LightForm: Embedding Materials Engineering in Manufacturing with Light Alloys

Forming components from light alloys (aluminium, titanium and magnesium) is extremely important to sustainable transport because they can save over 40% weight, compared to steel, and are far cheaper and more recyclable than composites. This has led to rapid market growth, where light alloys are set to dominate the automotive sector. Remaining globally competitive in light metals technologies is also critical to the UK's, aerospace and defence industries, which are major exporters. For example, Jaguar Land Rover already produces fully aluminium car bodies and titanium is extensively used in aerospace products by Airbus and Rolls Royce. 85% of the market in light alloys is in wrought products, formed by pressing, or forging, to make components.

Traditional manufacturing creates a conflict between increasing a material's properties, (to increase performance), and manufacturability; i.e. the stronger a material is, the more difficult and costly it is to form into a part. This is because the development of new materials by suppliers occurs largely independently of manufacturers, and ever more alloy compositions are developed to achieve higher performance, which creates problems with scrap separation preventing closed loop recycling. Thus, often manufacturability restricts performance. For example, in car bodies only medium strength aluminium grades are currently used because it is no good having a very strong alloy that can't be made into the required shape. In cases when high strength levels are needed, such as in aerospace, specialised forming processes are used which add huge cost.

To solve this conundrum, LightForm will develop the science and modelling capability needed for a new holistic approach, whereby performance AND manufacturability can both be increased, through developing a step change in our ability to intelligently and precisely engineer the properties of a material during the forming of advanced components. This will be achieved by understanding how the manufacturing process itself can be used to manipulate the material structure at the microscopic scale, so we can start with a soft, formable, material and simultaneously improve and tailor its properties while we shape it into the final product. For example, alloys are already designed to 'bake harden' after being formed when the paint on a car is cured in an oven. However, we want to push this idea much further, both in terms of performance and property prediction. For example, we already have evidence we can double the strength of aluminium alloys currently used in car bodies by new synergistic hybrid deformation and heat treatment processing methods.

To do this, we need to better understand how materials act as dynamic systems and design them to feed back to different forming conditions. We also aim to exploit exciting developments in powerful new techniques that will allow us to see how materials behave in industrial processes in real time, using facilities like the Diamond x-ray synchrotron, and modern modelling methods. By capturing these effects in physical models, and integrating them into engineering codes, we will be able to embed microstructure engineering in new flexible forming technologies, that don't use fixed tooling, and enable accurate prediction of properties at the design stage - thus accelerating time to market and the customisation of products.

Our approach also offers the possibility to tailor a wide range of properties with one alloy - allowing us to make products that can be more easily closed-loop recycled. We will also use embedded microstructure engineering to extend the formability of high-performance aerospace materials to increase precision and decrease energy requirements in forming, reducing the current high cost to industry.

Potential impact
Involving key industry players to achieve economic impacts

We plan to ensure high impact from our research on UK global competitiveness through actively managing the innovation chain, from discovery to pilot scale demonstration. This will be achieved by working closely with industry, with a planned high value in leveraged projects (>£8M is targeted and £7M has already been pledged), and collaboration with software and technology demonstrator companies. We will also collaborate with the WMG and AFRC Catapult Centres, to allow us to demonstrate new innovations. In addition, we will maximise knowledge transfer and inform our strategic direction, by establishing an Information Exchange Forum that will provide road mapping and network with industry and professional bodies (e.g. IOM3 and European Aluminium).

Owing to their high recyclability and importance in light weight design, innovation in light alloys is extremely important to future UK economic growth. Transport manufacturing is worth £21Bn to GDP and employs 430k skilled workers. Formed light alloy products are also essential in packaging and defence. Export leaders, like Jaguar Land Rover, Airbus and Rolls Royce, are fully dependent on light alloy components. In addition, major industries have substantial supply chain activities in the UK (e.g. Stadco, Timet, MEL). The market positon of all these companies is highly dependent on innovation in wrought light alloy components. Over 20 companies will be active partners in the project and will directly benefit from the EPSRC funded enabling research.

Potential Impacts of the research include:

Short term (2-3 years): engineering models for advanced hybrid and flexible forming processes, materials models for dynamic microstructure and texture evolution in forming.
Modifications to existing forming processes (e.g. HFQ-Hot-Form-Quench) with embedded materials engineering.

Medium 3-6 years: intelligent forming simulation codes, that capture dynamic microstructure effects, deployed in industry - allowing a step change in precision of shape and property prediction; forming of higher strength alloys with greater consistency, lower energy and lower cost; using knowledge-based processing to increase recyclability; industrial application of new processes designed specifically for embedded materials engineering proven to early technology readiness.

Long Term High Value Innovations (5-15 years): full digital design of flexibly formed components with embedded materials engineering, accelerating time to market and allowing mass customisation; property and thickness tailoring; lower cost titanium formed and near-net shaped forged parts; warm formed Mg components.

Creating new knowledge and building skills

Our ambitious science programme and holistic approach to materials and manufacturing, will advance the metallurgical science and modelling required to cost-effectively engineer innovative higher-performance light alloy wrought products. This critical capability gap is currently missing from the UK landscape.
Through alignment with Centres of Doctoral Training LightForm will train 50 students in a multidisciplinary environment in skills critical to future UK economic growth, where there is an acknowledged shortfall. We will thus provide the next generation of engineers needed by industry.

Societal Impacts

Substantial benefits will include impact on future employment and standards of living by ensuring global competiveness in advanced manufacturing. Light metals are critical to low carbon technologies. LightForm will enable greater emissions benefits to be realized at a lower cost and with reduced environmental impact.

Impact on policy

LightForm will collaborate with industrial bodies, such as the Northern Automotive Alliance, to influence government policy on research into innovation in high-value-added, light metal products and sustainability within UK manufacturing.